Bristol's Producer-Led Online Market

To avoid repetition, we confirm that we are happy for the Project Summary to be used as the Public Description, there is no confidential information and a non-specialist would understand all of the information included.